The making of an Australian colonist': How SS Great Britain's voyages to and from Australia contributed to the creation of a national feeling

In 1888 Robert Thomson said 'Let all the people from Great Britain and Ireland come here if they
choose; they would immediately become Australians the moment they set their feet on the shores
of this continent with the determination of never going back from it.'1
Thomson claims that there
was a feeling of belonging upon arrival. However, how did the journey that every migrant had to
take to reach those shores contribute to this feeling? I propose to look at SS Great Britain's journeys
to and from Australia, analysing how migrants' motivations and experience of the voyage
contributed to the development of a national feeling in Australia. I will explore how the journey was
portrayed by merchants and the government, determining the relationship between the two, and
compare that to migrants' actual experience.